The University of Nottingham and The Hain Daniels Group Limited

To optimise gums and other texturizing agents for the manufacture and development of highly palatable and commercially viable pot desserts and jellies.